Puritech

The packaging industry needs solutions to extend shelf life particularly in fresh and chilled food category’s. Puritech is a new, patented natural material which is in the commercial stage of development and prevents the spread of pathogenic bacteria such as E coli, Salmonella and also fungi which cause food spoilage. Opportunity exists to extend food shelf life using a natural product which is recyclable and compostable. The work establishes Matrix as a provider of food shelf life extension solutions.